'Husbands and Wives': Collaboration in & Women's Work for Photography in the 19th Century

This project examines the neglected participation of women in 19th-century photographic history and culture, 1832-
1880. It focuses on three women, Constance Talbot (1811-80), Margaret Herschel (1810-84) and Geneviève
Disdéri (1817-78), each previously noted to history as the 'wife of' William Henry Fox Talbot, John Herschel, and
A.A.E. Disdéri respectively. These case studies illuminate how and why previous scholarship neglected their
participation in photographic developments attributed to their husbands: the photographic negative and calotype
(Talbot), the cyanotype (Herschel) and the carte-de-visite (Disdéri). This project seeks not to present these women
as exceptional in order to add them to the canon, but to argue that the decipherment of their participation in
photography within the home highlights the inherent collaborative nature of photography and demonstrates the
value of 'domestic' work towards its development and dissemination at the time.